Milkalyser2Farm (M2Farm)

We aim to increase the longevity of dairy cows with a biosensing technology to improve the fertility management with an automated system for measuring progesterone in milk. It will allow better detection of ovulation for optimal insemination and pregnancy and allow cows to have longer more productive lives. It will reduce the number of animals kept as replacements and thereby reduce greenhouse gas emissions from agriculture. It will improve the farmer’s margins for milk production and reduce the number of veterinary interventions needed.